Understanding global market needs & overcoming technical challenges in pollen proof tents for seed production & plant breeding

The purpose of this project is to research the market needs for pollen proof tents to be used in commercial crop breeding and seed production programmes. Such tents are used by major crop breeding and seed production organisations around the world, and the needs may vary by crop, country and growing conditions. The result of this study will provide sufficient information to enable the design and development of innovative product to meet customer needs, along with establishing potential collaboration partners and early adopters with whom to evaluate novel solutions. Basic proof of concept and design work will be conducted during the project with further R&D proposed at the end of the project.